Developing causal network models to untangle the mechanisms behind past large-scale climate reorganizations

The rapid climate changes currently observed are unparalleled in Earth's geologic history, leading to risks of substantial and disruptive climate reorganizations, such as Arctic sea ice loss and meltdowns of the Greenland and West Antarctic ice sheets. Valuable insights for future predictions might be gained from examining prior instances of extensive climate reorganizations. This research aims to explore major climate reorganizations during ice ages: the Termination of the last Ice Age and the Dansgaard-Oeschger (DO) events (which were accompanied by atmospheric CO2 changes) from the last glacial interval. The underlying mechanisms and causal sequences of these reorganizations are not fully understood due to various limitations, such as uncertainty in chronology. This research employs AI causal inference methods on modelled climate data and high-resolution paleoclimate proxy records to decipher the sequence of events of the last deglaciation and explore the causality behind DO events and millennial-scale CO2 fluctuations. The research aims to enhance our understanding of past large-scale climate reorganizations and assist in predicting future climate changes.